University of the West of England, Bristol and Customer Clever Limited

To develop an innovative 3D face recognition solution and embed an in-house capability for continued innovation in facial recognition services.